Cranfield University and Siemens Energy Industrial Turbomachinery Limited KTP 21_22 R2

To embed the knowledge and capabilities to develop and maintain an in-house obsolescence management toolkit, for early detection and mitigation of obsolescence risks. This will be used to proactively manage the customers' obsolescence risk and to provide services in obsolescence management.